NAVICONIX core technology protection

There exists a widely accepted and sensible practice that software code is difficult to protect as an intellectual property. Therefore, NAVICONIX regards as critical to protect its computerized system in its entirety including modular software and hardware components and thus secure freedom to develop and operate its technology in a highly competitive market of medical instrumentation. A system and method patent requires expertise of a highly professional and skilled attorney and/or solicitor .